Shoppapower - Maximizing local waste/water/energy generation & re-use in retail environments.

SEaB Energy’s patented containerised Micro Anaerobic Digestion System, FLEXIBUSTER(TM) will be deployed into a hospital environment where it will convert food waste and septic waste to electricity.

The system output will be supplemented by a Solar Photovoltaic Array, provided by TH White Installations and used to charge a MASLOW Energy Storage System, from Moixa Technology, which has the capability to store the energy generated to balance electricity supply and demand; and to provide a back-up power supply to the hospital.

System integration and planning will be provided by Hoare Lea and Partners.